Canvas-of-Hope: Holistic Intervention for Survivors of Abuse and Addiction

Canvas-of-Hope is a community-driven initiative dedicated to supporting survivors of **abuse in Suffolk.** Our mission is to empower these individuals to heal, recover, and reclaim their lives through **specialised programs and services.** We offer trauma-informed counselling, legal advocacy, substance abuse treatment, and housing support, all tailored to meet the unique needs of each survivor.

Our innovative, creative healing workshops are at the heart of our initiative, where survivors explore their experiences through art, music, and storytelling in a safe and supportive environment. These workshops adopt self-expression, connection, and healing, providing a unique therapeutic approach that complements traditional methods. Beyond direct support services, Canvas-of-Hope is deeply committed to community outreach and education, aiming to raise awareness about abuse, challenge stigma, and promote empathy within the Suffolk community. We conduct educational workshops, launch public awareness campaigns, and organise community events to create a more supportive and understanding environment for survivors and their families. By prioritising survivors' safety and well-being, we strive to create a future where every survivor has the opportunity to heal, thrive, and reclaim their power.

Our initiative is fundamentally survivor-centric, ensuring that every aspect of our work is designed with the survivors' needs and voices at the forefront. We actively engage the community, inviting residents to join us in our mission to build a community where survivors are supported, respected, and empowered to live their lives to the fullest. Through our comprehensive approach and community involvement, Canvas-of-Hope aims to transform the support landscape for survivors in Suffolk, advancing high resilience and hope for a better future.